Creating a transparent and responsible User Interface to reduce bias in AI-generated music technology

AI systems generate high-quality music, but rely on vast musical datasets, which creates biased models. DAACI uses pioneering AI technology that allows our AI to compose in real-time without relying on pre-recorded tracks or edited audio samples. We encode composers' ideas to achieve this.

In this project, we will build a tool with the University of the Arts London that enables musicians to contribute to our AI models directly. Our approach involves responsible co-design and creating a usable and intuitive front end for our dataset AI tools.

Once the proof-of-concept is developed, we aim to crowd-source musical content and enable musicians to be recognised for their contributions. DAACI's approach has the ethical use and production of music at its heart.